University of Bristol and Jisc KTP 25_26 R2

To develop methods of assessing and accounting for the climate impact of operating high performance computer networks and infrastructure, and the reporting of them against strategic aims to achieve net zero GHG emissions by 2040\.